Sarcopenic obesity and fracture risk: investigation of muscle phenotype, muscle function, gait and epigenetic effects of obesity on muscle and bone.

Sarcopenic obesity and fracture risk: investigation of muscle phenotype, muscle function, gait and epigenetic effects of obesity on muscle and bone.